Transfer and stability of antimicrobial resistance (AMR) genes in Methicillin-Resistant Staphylococcus aureus (MRSA)

Antibiotic resistance (ABR) is a growing global problem, that requires innovative, cross-disciplinary solutions. However, the dynamics and genetic mechanisms that underpin the transfer and stability of resistance genes within bacterial population is poorly understood.

In this project, we will use clinical strains of methicillin resistant Staphyloccocus aureus (MRSA), an important clinical pathogen, to measure and then characterise the genetic components behind gene transfer of resistance. Paired with bioinformatic analysis, this project will have direct translational impact on clinical practice and will inform our understanding of the underlying evolutionary changes and how these can be optimally harnessed for ABR control.